TGAC NCG: National Genomics Facility

Technical abstract
The Genome Analysis Cent re provides access for the UK bioscience research community to high throughput sequencing technologies and bioinformatics expertise in data management, analysis and interpretation. The Centre operates multiple next generation sequencing plat forms and has installed a computing infrastructure to support the management, assembly and annotation of large sequence data sets. Working in collaboration and partnership with other BBSRC Institutes, BBSRC-funded or other grant-funded investigators and industry TGAC will: (i) undertake large-scale projects addressing BBSRC priority areas that requi re signi ficant sequencing and/or bioinformatics capacity and capability (e.g. de novo sequencing, annotation and variant analysis of important crop genomes or microbes being exploited for biological resources); (ii) undertake pilot projects to evaluate and underpin novel genomics -based research; (iii) provide access to specialist technology platforms; and (iv) enable applications requiring specialist bioinformatics expertise and large computing infrastructure. TGAC will continue to develop new software methods and tools to address community needs

and will apply these to enhance the quality and usability of community resources. The NCG will support the delivery of these activities by the core sequencing and bioinformatics teams and incorporate innovative approaches propelled by the technology development and bioinformatics research teams. It will also underpin the ISPG research programmes in novel bioinformatics tool development and exploiting novel computing infrastructure opportunities, in addition to providing opportunities to work more closely with industry through the KEC programme.